Quantum Processor Development

The aim of this project is to design, build and test a compact ion based quantum information processor. It consists of a linear ion trap with several separate trapping regions in which the ions can be loaded, cooled and quantum information processing can be performed. In addition, the structure contains a trapping region in which an optical micro-cavity is employed as a quantum interconnect between different quantum processors. The project involves the simulation of the ion trapping structure and the ion dynamic in the ion trap as well as the shuttling between different trapping regions. The optimised trapping structure will then be fabricated using micro-fabrication techniques and characterised. The transfer of ions between the various trapping regions and the quantum interconnect will be tested.